IRIS grants for digital assets.

We will proved the processing power and data storage for the STFC projects with very large data and processing requirements, such as SKA, LSST and other astronomy projects.

Potential impact
The impact will be the union of the impact for all the projects IRIS will serve. The IRIS proposal has already provided the required summary.